Software_Calculator

Assistance in the development of a software calculator to properly size each element of a new-build energy concept which allows up to 100% of a building's energy demand for space heating, hot water and electricity to come from solar energy.